The effects of gambling on 'affected others'

Context and challenge
Gambling is increasingly recognised as a public health issue that affects not only the person who gambles but also those around them – their partners, parents, children, relatives and friends. These “affected others” often experience emotional distress, relationship breakdown, financial pressure and mental health problems. Yet, despite growing concern, there is still limited evidence about the full scale of these harms, how they are measured, or what support makes a difference.
The government’s recent introduction of the statutory levy on gambling operators offers a unique opportunity to build an independent and high-quality research base on gambling harms. As part of this, UK Research and Innovation (UKRI) is commissioning a series of Rapid Evidence Reviews (RERs) to identify gaps in existing knowledge and inform priorities for future research and policy.
Aims and objectives
This project, led by the Tavistock Institute of Human Relations (TIHR), will consists of a Rapid Evidence Review on the effect of gambling on affected others. The review will bring together and analyse existing research to answer four key questions:

How are “affected others” defined and conceptualised in current research and practice?
How are the harms experienced by affected others currently defined, understood and measured?
What evidence exists on effective interventions and support for affected others?
Where are the key evidence gaps that future research and policy should address?

Approach
The six-month project will combine the rigour of systematic review methods with the speed and practicality required for policy relevance. It will analyse peer-reviewed and grey literature from the UK and comparable countries, covering both quantitative and qualitative studies. Findings will be organised into an evidence map that shows where knowledge is strong and where it is weak.
Stakeholder engagement will be central. Practitioners from family support, safeguarding and domestic abuse services, policymakers and commissioners, and people with lived experience as affected others will be invited to contribute insights and help validate findings. This ensures the review reflects real-world experiences and priorities.
Potential applications and benefits
The review will provide the first comprehensive synthesis of evidence on the wider social impact of gambling harms on affected others. Its findings will aim to:

Help UKRI and the planned Gambling Harms Research Coordination Centre to identify priority areas for new research and commissioning.
Inform future policy and service design for government departments, the NHS and local safeguarding boards.
Support the development of consistent and inclusive approaches to measuring gambling harms, ensuring attention to inequalities related to gender, ethnicity, disability and socio-economic background.
Strengthen links between gambling harms research and wider family and public health policy.

The project will produce a public report, evidence map, policy brief and infographic, all written in clear, accessible language. These resources will be freely available on the TIHR website and through UKRI channels.
Beyond the review itself, the team aims to build on its findings to prepare an academic article for publication, ensuring that the evidence contributes to the global research community as well as to UK policy.
Overall, the project will lay the groundwork for a more coherent and equitable understanding of gambling harms, helping to shape practical responses that reduce their impact on families and communities across the country.